Trustworthy AI software platform for technical and non-technical users

The project consists of an integrated software platform that provides connecting information for technical and non-technical stakeholders, facilitating the implementation and monitoring of Trustworthy AI within organisations. This platform comprises four main unique features:

1. Technical information platform
2. Non-technical information platform
3. Check-list
4. Chatbot

The technical information platform converges up-to-date information about Trustworthy AI practices and learning resources in a comprehensive, easy-to-use tool with visual aids. This offers the AI practitioner adequate access to information that allows him to detect potential trustworthiness breaches and learn how to overcome them. Facilitated access to technical knowledge will help surpass extensive challenges with specialised skill shortages and the need for precise regulation and guidelines.

The checklist consists of an interactive to-do list, which allows the AI practitioner to keep track of performance variation and model drifts, organising their progress in an easy-to-visualise manner. Both the AI practitioner and managing stakeholders have access to this list, facilitating top-down monitoring of preventative measures.

The non-technical information platform supports the transformation of transforming technical text into summarised comprehensive content for managing stakeholders. The previous checklist functionality consists of two segments: the list and a drop-down connection to this non-technical informative platform. When clicking on one item of the check-list, a drop-down menu appears with a non-tech description of the problem in hand and the steps to resolve it (i.e. Fairness, Algorithm and Data Bias) in a way that informs the managing stakeholder of the general approach being taken to reach a Trustworthy AI solution. In improving internal communication between different levels of technical knowledge, the information provided to users by managing stakeholders will also become more complete and transparent, increasing adherence to AI tools.

Finally, the connecting feature of the Chatbot provides support for both the AI practitioner in finding the necessary information in the technical platform and the managing stakeholders by answering specific questions about Trustworthy AI procedures based on non-technical documentation.